Colonial Encounters in France, 1918-1946: Defining Identities through Colonial Space.

I intend to research the relationships between French civilians and French colonial soldiers from the interwar period in
France until the replacement of the French colonial empire system in 1946. My research first aims to analyze French
social and political debates surrounding French colonial soldiers and the racist "Schwarze Schande" campaign in
Germany. These encounters, I argue, provoked a redefinition of colonial borders in response to which French colonial
authorities vacillated between the defense of colonial soldiers on European borders and the maintenance of racial and
colonial boundaries on colonial bodies. My second research interest encompasses the intersections of gender, body, and
identity through an analysis of French colonial soldiers' relationships with French citizens, particularly French women of
diverse social strata. Since French colonial soldiers' and French women's bodies were viewed as crucial sites to promote
the state's gender, racial, colonial, and classist ideas, these relationships demonstrated the subversion of France's social
regulations and further disrupted the French empire's gendered, colonial, and racial boundaries. My research project
challenges the asymmetry of the colonial archives by repositioning them as social actors in the formation of internal and
external identification processes in France and its colonial space. It recenters voices previously silenced within French
history's broader discourse and provides a more exhaustive history.